BBSRC DTA Studentship: Analysis of ARAP3, a dual GAP which mediates cross-talk between Ras family small G proteins and is involved in cell motility

Technical abstract
All organisms are made up of building blocks called cells; the internal organisation of a cell is very complex, consisting of many different molecules and structures. Some of these molecules carry signals, to allow the cell to respond to its environment, or co-ordinate complex activities; signalling proteins are arranged into pathways of molecules that sequentially activate one another to bring about a response from the cell. ARAP3 is a protein that mediates cross-talk between four different signalling pathways, all of which are implicated in allowing cells to move; cellular motility is important in embryonic development, wound healing, and the immune response. The function of a protein depends upon its three-dimensional structure. PH domains are motifs (sequences) that are present in many different proteins; they mediate binding to lipids (fats) or to other proteins. ARAP3 has five PH domains; their functions are largely unknown. The aim of this project is to find out what each of the domains binds to, for example, what sort of lipid or protein, and to elucidate what effect each of the PH domains has on the functions of ARAP3. This will give us valuable insights into how ARAP3 is regulated. Results from these experiments may also provide hints as to the regulation of ARAP3's family members, ARAP1 and ARAP2, and to the roles of PH domains in other signalling molecules.